Simplifying and commercialising a portion controlled container and app to assist people looking to attempting to limit snack or alcohol intake

Modereat (Modereat) is a UK-based health and fitness SME lead by Christine MacCuish. Modereat is solving a significant unmet need with its controlled-release container designed to help those trying to regulate their snack intake or alcohol intake. Modereat links to a user's smartwatch fitness apps or smartphone step counter, releasing a snack from a preloaded and locked container when a set exercise threshold or time is reached. Modereat only provides users with one snack or drink rather than access to the entire contents of the container to reduce overconsumption.